Low-Cost Small Wind for Domestic Applications

The existing microwind (less than 2 kW) turbines in the market are expensive and the breakeven period is not attractive, more than 10 years. Almost all microwind turbines use permanent magnet generators (PMGs) in combination with a full-size power electronics converter, together accounting for 40 to 50% of the turbine cost.
We have developed a new generator concept for microwind turbines, which comprises a newly configured Brushless Doubly-Fed Generator (BDFG) and a partial (a third) size converter. It promises a significant reduction in the cost of microwind turbines by about 30%, hence reducing the breakeven period to less than 7 years.